Waste Water Treatment

Our idea helps all the industries who produces these kind of liquid waste and also to reduce the carbon footprints. With the help of technology we can generate and recycle good quality of solvents which can use in for different applications.